Detailed Scope 3 Analytics for Unlisted Assets

Scope 3 emissions are indirect emissions embedded throughout a company's value chain. These can be upstream, such as the indirect emissions fuelled by a company's supply chain, downstream, via the emissions generated by the use of a company's products and services, or part of operations, such as business travel. Scope 3 emissions can account for up to 90% of the total carbon impact within a business. Getting detailed data on Scope 3 emissions is therefore essential to understanding the transition risks that business faces, to improve visibility within investment portfolios and to enable companies and investors to make informed commercial decisions. Omitting scope 3 from contracting or portfolio analysis risks claims of greenwashing but also risks costly mispricing of assets.

Our project will create a platform to provide detailed carbon analytics, including scope 3 for unlisted equities and SMEs. Our project creates a due diligence product, that will provide detailed and accurate scope 3 assessments for unlisted assets for use in commercial appraisals, monitoring of supply chains and to conduct sustainability due diligence. We will achieve this by scaling up the process we have successfully demonstrated by combining data consolidation and data in-filling techniques, with Scope 3 estimation approaches employed for listed equities.

Our project will link detailed datasets for unlisted equities and SMEs with robust estimation and validation techniques to fill the critical gap in carbon intensity data.